DNAconnex - creating integrated high value manufacturing networks

The NW Launchpad enables a new high technology business – DNA ERP Ltd - to be operate from Daresbury, building on the proof-of-concept designs developed through other TSB funded projects and several years PhD research. The main innovation of the project is to research, design, develop and pilot a cloud-based supply chain collaboration platform - DNAconnex - which will integrate the functionality of several innovative applications targeted at high value manufacturing businesses.

The DNAconnex industrial research project involves the research, development and prototyping of a demonstrator system that enables high value manufacturing companies to integrate their production systems to provide on-line visibility of internal and external performance and order book status to their upstream and downstream partners. The study focuses on disparate database integration, streamlined workflow, data presentation and decision support mechanisms that will facilitate collaboration within horizontal and vertical networks of customers, suppliers, competitors and supporting partners of high value manufacturing supply chains.

The study will generate a working proof-of-concept demonstrator, define tangible benefits, propose a business model and clearly define route to market for commercial exploitation to secure external funding and take first mover advantage in a major global market.